The formation and evolution of the most active star-forming galaxies in the Universe

Pascale will study luminous submillimetre-selected galaxies (SMGs) by analysing data from international observatories, including ALMA and ESO. The first part of her PhD will involve reducing ALMA data to study the [CII] and [NII] emission from a sample of z~4.4 SMGs.